Living Legacies 1914-18

Nowhere else in the whole of the UK does the First World War (FWW) have such an enduring and tangible impact on everyday life and culture as it does in contemporary Northern Ireland. The very existence of Northern Ireland (NI) as a political unit - born in 1922 - owes so much to the FWW and the associated fraught relationships that existed between Great Britain and Ireland at that time. It is within this context that a compelling case can be made to create a FWW Coordinating Centre in NI.

The NI FWW Centre will be in the right place at the right time to witness and record the serious and significant FWW commemorative activities that will occur in NI (and Ireland) between 2014 and 2018. It will provide not only the means to ensure that this momentous period is itself committed to history but through its activities and resources, the Centre will provide a service to a community with immense interest in and appetite for the FWW. This is true for both the Protestant community in NI - long aligning itself with the legacies of the FWW - as well as the Roman Catholic community, only now coming to terms with its place in the history (and heritage) of the FWW, the peace process allowing examination of what was for so long a hidden history. The NI FWW Centre will act as a hub of knowledge exchange and research coproduction across NI, through supporting community researchers within a framework of arts and humanities expertise and scholarship existing within the two NI universities, Queen's University Belfast and the University of Ulster. It will do so through a programme of research training and outreach events, developed through a partnership with National Museums of Northern Ireland (NMNI), the Northern Ireland Environment Agency, and Libraries NI. Four key areas of research expertise of international standing at QUB and UU will be used to forge linkages between community heritage projects and academic and professional heritage researchers.

Migration history, museum studies, material culture, and performing arts have much relevance for NI communities, as is borne out by recent HLF-funded FWW projects in NI, and through the Centre these and others will be developed during 2014-2016, coinciding with key FWW commemorative events and anniversaries taking place in Ireland. In this context, the Centre will help connect Irish and Ulster communities across the UK and Ireland, and indeed beyond, putting the community research projects on a global stage. Here especially the Centre's use of digital and multimedia approaches will enable NI communities to reach a much wider audience and engagement, giving new voice to the enduring past legacies of the FWW in Ireland, as well as building a lasting future legacy of the commemorative period itself.

Critically, the government of NI through the Department of Culture, Arts and Leisure, fully supports this proposal (see letter of support), thus ensuring the involvement of those heritage bodies that fall within its remit (eg PRONI and Libraries NI). It also has very strong support from the university sector within NI and beyond, including leading universities in GB which also have expertise in the FWW and Ireland, notably Goldsmiths, University of London, and the University of Newcastle-upon-Tyne. The NI FWW Centre will foster these research linkages and through them provide community researchers across the UK with a hub for meeting and exchanging knowledge and expertise about Ireland and the FWW. Using the facilities, resources and of QUB's new Institute for Collaborative Research in the Humanities, where the Centre will be based, and led by a team of dedicated, experienced, and enthusiastic public-facing researchers at QUB and UU, the Centre will capitalise on the well-established local community relations that exist in NI between the heritage and university sectors, as well as devolved government departments and organisations in NI including the Community Relations Council (CRC) and HLF.

Potential impact
Beneficiaries include heritage stakeholders embracing NI government departments; public sector agencies; professional and practitioner groups; creative and performing arts groups; the media; and local communities and the wider public, as follows:

NI government: Through collaborations with the Public Record Office of Northern Ireland (PRONI) and National Museums Northern Ireland (NMNI), and Libraries NI, the Centre will have close ties with the Department for Culture, Arts and Leisure (DCAL), while through its relationship between the Centre for Archaeological Fieldwork (CAF) and Northern Ireland Environment Agency (NIEA) the Centre will also link to the Department of Environment (DOE). Areas of impact through these government department and agency links will include stronger and more visible public engagement and knowledge exchange addressing current policy concerns over increasing interaction for disenfranchised and marginalised communities. The Centre will also make substantive contributions to support and better enable these agencies to achieve their strategic aims and public outreach work, for example through creating resourced projects that improve public awareness and understanding of FWW heritage and the environment.

Museums and heritage: With a close working relationship with national museums and archives, including NMNI and PRONI, and local and regimental museums, such as Derry City Museum, North Down Museum, the Somme Heritage Centre, the Inniskillings Museum, Royal Ulster Rifles Museum, and Royal Irish Fusiliers Museum, the Centre's research and training activities with curators and conservators will provide a basis for developing new research and interpretation for public exhibitions, embedding advanced curating techniques and promoting awareness at the local and regional level. Active participation of community researchers in museum and archival projects will be a key element of the Centre's community heritage projects, enabled through agreements between the Centre and NMNI and the Irish Regimental Museums (see letters of support). Impacts include the coproduction of new content for interpretation, and via the Centre's digitisation training programme, making available FWW materials.

Community heritage: The 'informal' heritage community in NI is large and complex. The Centre will engage with a wide range of heritage groups with specialist interests, connecting their activities to professional research and heritage networks. The organisations so far consulted about these benefits include the Ulster Historical Foundation; 6th Connaught Rangers Research Project; Unionist Centenary Committee; 36th Ulster Division Memorial Association; Ulster Aviation Research Group; and the Armagh War Memorial project. Impacts arising from partnerships with these groups (and others) will include up-skilling community researchers, for example through training in digital techniques and workshops on curating and archiving; so opening community research access to resources and funding opportunities (including HLF funding), creating wider impacts through new audiences.

Creative arts: Through the Centre's creative arts priority area and the on-going collaboration between NMNI and QUB in scripting and performing a new FWW-based play, 'The Medal in the Drawer', the Centre will provide resources for and engagement with a wide and active community of creative arts groups in NI. This activity includes fostering the strong links between QUB's School of Creative Arts and the Kabosh Theatre Company and ties with NI theatres such as the Lyric, Playhouse, and the MAC. The Centre's Community Steering Group chair, Dr Winter Palmer, has extensive media ties, and as founder and artistic director of Replay, NI's longest established Educational Theatre Company and creative director of Mixed Peppers Theatre Arts Training Programme (for young people with disabilities), the Centre's creative and performing arts will engage disenfranchised groups.